Carol Bartley

A project to evaluate the effectiveness of The CareFlex range of Specialist Seating to establish the long term value of correct seating and how the provision of correct seating can help support independent living